Knowledge Network 4 Business (KN4B)

Context

Public policy identifies the importance of the private sector and the enhancement of skills and knowledge in the facilitation of economic performance and sustainable growth; factors which are particularly relevant at present, given the fragility of the economic recovery and the stated aim of government to rebalance the economy through private sector expansion. Regional development strategies have identified the improvement of SME leadership and management skills as one means of stimulating the local economy, alongside strengthening linkages between Lancashire's leading companies, universities and SMEs to share innovations and commercial potential.

Objectives

The proposed scheme involves the establishment of four local business networks - Blackpool, Burnley & Pendle, Chorley, Preston - each involving up to 30 businesses, across Lancashire. This provides the opportunity for participant businesses to share ideas with their peers, to share presentations made by academic researchers and business experts relating to areas of best practice, and discuss how these might be introduced into their own organisations. Businesses will have the opportunity to form links with each other, potentially forming supply chain arrangements, and broaden their understanding of how they can make use of public resources and their local university's expertise concerning enterprise and employability. Public sector partners will, moreover, have the opportunity to form closer links with a selection of businesses from across the county, and this should facilitate better informed policy development. Consequently, the scheme is intended to encourage improved competitiveness, productivity and sustainability, through the exchange of knowledge and the creation of a space in which businesses are able to formulate strategic responses.

The Programme

There will be four masterclass events for each network, comprising presentations from academic and business experts, sharing their insights into various aspects of business activity with participants. Topics will include marketing, HR and dispute resolution, access to finance and flexible, high performance approaches. Each session will then involve action learning sets (one on the day with another follow-up session between scheduled events), where participants can discuss the ideas presented, explore the relevance in terms of their own business contexts and develop action plans to realise these potentially beneficial effects. Sets will be facilitated to try to achieve the best outcomes. Additional support will be provided via virtual resources, including a website, which will feature a business directory (of members), information on events and an interactive element (blog or otherwise), whereby participants can continue to interact with each other. Participants will be selected from SMEs in the four target areas, with a desire to ensure a variety of different types of firms are represented in each network (length of trading, sector).

Project management

The network will be monitored by a project management process, which will involve representatives of all stakeholders - business participants, business and local authority partners, and academics. This will ensure the programme is appropriate, objectives are being met and financial rules followed.

Evaluation

A rigorous evaluation process will seek to establish the precise impact the network may have - this will combined focus group, interview and survey approaches, and try to discover a before-and-after effect. This is difficult to establish over a project lasting only one year, but it is important to consider the outcomes arising from the scheme by using the best information available.

Legacy

To ensure the sustainability of the network, beyond the funded period of one year, businesses are involved in all aspects of the scheme (design, management, delivery) and resources (website) will be handed over at scheme end

Potential impact
Context for Impact

The context for impact relates to the difficult economic environment in which businesses are currently operating. Regional development reports have identified investment in skills, employment creation and enhancing business management as key elements of a strategy to redress the fact that the growth rate of the area lags behind the national average. The stimulation of knowledge exchange, building supply chains and co-operation between local businesses, and involving public policymakers in the process, are intended to create beneficial impact.

Expected Impact

For the business community, the network provide opportunities to access, discuss and evaluate the applicability of research-informed ideas, innovations and examples of best practice, which it is anticipated to have a demonstrable (and measurable) impact upon the business performance of participants in the scheme. A previous pilot (BEDP) scheme suggested potential improvements in financial variables (turnover, profit, employment) and strengthening of supply chains, alongside less tangible benefits (i.e. confidence, greater understanding of the economic environment).

For business partners, the scheme provides the opportunity to improve market information and enhance existing supply chains, whilst providing the opportunity to realise corporate social responsibility and charitable aims. For public agencies, the network facilitates the flow of information useful to policy development; if public policy were more accurately framed according to the constraints upon expansion perceived by the small business community, all stakeholders should benefit.

Local economic development should be enhanced through participation in the network, as managers learn new skills, internalise new ideas and examples of best practice, have access to academic and business experts, develop wider business relationships amongst peers and larger organisations in their area, and benefit from any development of public policy which may arise due to information gleaned through closer relationships between partners and participants. The knowledge exchange should have a direct impact upon the skills profile of the local economy, whilst the opportunity to discuss wider economic and business issues should contribute to a better understanding of the factors pertaining to the business environment, and thereby having an impact upon the expectations of local business people - a vital component driving any economy.

Academic impact arising from the proposed scheme derives from potential curriculum development (through inclusion of case study material), future research and knowledge exchange opportunities due to the demonstration of the potential of such initiatives and the construction of a series of relationships with local stakeholders. It will make a contribution to skills development of the academic participants, and will have a less tangible benefit accruing to academic participants from spending time talking to local business people. Each of these impacts is deemed to be valuable and may have long lasting effects.

Evaluation of Impact

The importance of seeking to discern impact arising from the proposed scheme has formed the basis for the evaluation measures has been outlined in the Case for Support section of this funding proposal. The intention is to assess the performance against the objectives including a robust measurement of impact against scheme aims. Given the difficulty involved in seeking to isolate and identify direct and indirect outcomes arising as the result of a one year programme, in a specified geographical area and with a sample population limited to perhaps 120 participants, the evaluation proposal seeks to deliver that evidence which is deliverable within these stated constraints.